Domain-centric structure language models to predict protein function and interactions

This proposal seeks to further expand protein language modeling by developing next-generation models using a recently published resource, the Encyclopedia of Domains (TED), as the main foundation for training data. Protein language models, much like those used for natural languages such as English, learn to recognize patterns, structures, and relationships within sequences—in this case, sequences of amino acids that make up proteins.
The focus of this project is on protein domains, which are distinct structural and functional units within proteins. Domains play a crucial role in defining how proteins fold, interact, and carry out their biological functions. Beyond simply identifying these domains, the project will also emphasize understanding the interactions between domains, as these interactions often dictate how proteins interact with one another or with other molecules in a cell.
By concentrating on domains and their interactions, the project aims to create protein language models that are not only more precise but also more versatile. Such models could transform our ability to predict protein-protein interactions (PPIs)—an essential area of research, as these interactions underlie almost every cellular process. In addition, the models will be tailored to improve our understanding of protein function, a key piece in the puzzle of decoding the human proteome and other complex biological systems.
This work has the potential to revolutionize fields like biotechnology, molecular biology, and drug discovery. For example, better predictions of protein interactions can accelerate the identification of drug targets or the design of synthetic proteins with specific functions. Moreover, these enhanced models could contribute to solving pressing challenges, such as developing treatments for diseases caused by misfolded or malfunctioning proteins.
By leveraging the Encyclopedia of Domains, a highly curated and detailed dataset, the project builds upon a rich resource that provides insights into the architecture and behavior of proteins. Integrating this data into advanced computational models represents a significant step forward in bridging the gap between computational biology and real-world applications. This initiative would not only deepen our understanding of protein biology, but also could provide groundwork for future innovations in health, agriculture, and industrial applications.